Spatial and temporal mapping of the pea root secretome and its control of bacterial rhizosphere colonisation

Bacteria are simple single celled organisms that lack the membrane bound structures found in higher cells of plants and animals. However, while bacteria may have a less complex cellular organisation they carry out a huge range of chemical reactions not found in plants and animals. Bacteria are responsible for the cycling of many nutrients such as N2 (N2 is also known as nitrogen gas and consists of two nitrogen atoms bound by a strong triple bond), which is a very inert atmospheric gas. N2 makes up 78% of the atmosphere but is very unreactive and cannot be used directly as a source of nitrogen, which is needed for amino acid, protein and DNA synthesis. However, a small number of bacteria can reduce (add hydrogen) to N2 and convert it into ammonia (NH3), which is readily incorporated into amino acids and then all the other building blocks of life, by a wide range of organisms including bacteria and plants. In many parts of the world the limitation to growth of plants, which in turn support animal life, is the supply of nitrogen as ammonia or related compounds. Since up to 65% of available nitrogen (eg ammonia) comes from bacteria this makes them essential for life on earth. Within the bacteria, most of the nitrogen is actually produced by one family known as the Rhizobiacea. This remarkable group of bacteria form a symbiotic association (both partners benefit) with plants of the legume family, that results in the formation of root nodules (on pea plants these are 2-3 mm bulbs that can easily be seen by pulling up a plant and inspecting its roots). The rhizobia are held inside the nodules where the plant provides them with an ideal environment (low O2 and lots of energy) in which they can reduce N2 to ammonia. The ammonia is supplied to the plant as its nitrogen source so this is why this is known as a symbiotic interaction. It means that the plant does need any nitrogen added to the the soil and enables rapid growth. The purpose of this research is to understand how the bacteria (rhizobia) first associate with roots in a process called colonisation. This is a vital step if the bacteria are going to go on to elicit nodule formation by the plants and reduce N2 to ammonia. Many rhizobia with desirable argonomic features, such as the ability to fix large amounts of N2 to ammonia, are out competed for nodule formation by less desirable rhizobia. We want to understand the genetic basis for the "fitness" of some strains that allows them to out compete other strains.

Technical abstract
Plant productivity is critically dependent on the interaction between micro-organisms and roots in the nutrient rich rhizosphere, with micro-organisms essential to nutrient and carbon cycling. A two way dialogue occurs with plants manipulating the rhizosphere microbial community which in turn affects plant growth. Many bacteria promote plant growth or reduce disease as illustrated by Take-all, where the fungus Gaeumannomyces gaminis var tritici accumulates in the rhizosphere of second and third plantings of wheat leading to severe root disease. However, repeated planting of wheat often suppresses Gaeumannomyces, probably by the buildup of antagonistic microorganisms in the rhizosphere. Plants exude around 10% of fixed carbon via their roots, including both small organic compounds and signalling molecules. Export on this scale must offer a significant fitness benefit to the plant, via alterations in the rhizosphere microbial community structure and/or functioning, and involves co-evolved mutualistic relationships between plants and microbes. To understand bacterial colonisation of plant roots, which is a key determinant of plant productivity, we developed the first detailed transcription maps of rhizobial colonisation of different plant roots and performed a ground breaking global analysis of compounds secreted by pea roots (secretome). Combining this information will allow us to transform the understanding of the chemical environment of pea roots by temporally and spatially mapping ligand secretion using a bacterial lux biosensor library. This enables distinction between broadly diffusible chemicals from those restricted to parts of the root or dependent on physical components of colonisation (e.g. biofilm formation). Concomittantly, the bacterial regulator hierarchy controlling rhizosphere expressed genes (rhi) will be determined and linked to the spatial and temporal secretome map.

Potential impact
Our aim is to understand bacteroid development and nitrogen fixation by legumes. Nitrogen is one of the main constraints on agricultural productivity so its use is essential for high crop yields. In a world where food security is now considered a national priority crop yield is of critical importance. However, the drive for yield alone has led to very high application of nitrogen with consequent nitrate contamination of groundwater and problems of eutrophication. The problem is so serious that reactive nitrogen in the biosphere has doubled from preindustrial levels primarily through massive inputs into agriculture. It also results in the production of N2O which is around 300 times more potent than CO2 as a greenhouse gas. These are problems of regional, national and international scope that require urgent amelioration and are at the forefront of the grand challenges for UK science. By improving our understanding of how rhizobia develop into N2 fixing bacteroids in legume nodule we acquire the understanding to improve the competitive success of desirable strains of Rhizobium. It also lays down a foundation of understanding for the transfer of bacteria to nodules in other plants such as cereals. These aims are long term but ultimately this work has relevance to farming practice as well as government policy in decisions about nitrogen utilization in agriculture. It is also relevant to UK attempts to reduce greenhouse emissions and produce a low carbon economy. Understanding the nitrogen fixation and its role in the nitrogen cycle in agricultural has wider benefits applicable to the UK public because of its importance in food security and meeting international obligations for mitigating the effects of climate change. We propose to reach a wide audience of farmers, the public, national and international policy makers and charitable institutions through active outreach (Friends of John Innes). We also have strong links with "The Nitrous Oxide Focus Group" and the newly formed "Consortium for Legumes in Agriculture, Society and Environment", which is an international consortium to promote understanding on the use of legumes. In addition we have broad links to the environmenral impact of this work through the Earth and Life Systems Alliance between JIC and UEA (ELSA) and to the UK government via the "Living With Environmental Change program (LWEC)" which has its secretariat at UEA. The proposal is also broadly in the highlight area "Effects of environmental change on the soil-water interface: Implications for food production and water supply". This is because legume use has a substantial impact on soil and water quality particularly for nitrogen run off problems. Legumes use reduces the need for nitrogen fertilizer and therefore decreases the carbon footprint of agricultre associated with fertilizer production in the energy intensive Haber-Bosch process.